The University of Reading and United Bible Societies Association

To develop an internal knowledge management system, embedding and mobilising knowledge, and enabling sharing of best practice in a global, distributed and collaborative business environment.